Production of wheat lacking B-type starch granules

Technical abstract
Our aim is to understand the molecular and biochemical mechanisms that determine starch granule size and shape in wheat and barley. This proposal builds on prior work in which we identified a major QTL controlling the content of B-type starch granules in Aegilops. Our ultimate goal is to identify and manipulate the gene responsible for the control of B-granule content in wheat and barley, Bgc-1. In this proposal we will fine map the Aegilops Bgc-1 gene, and in parallel, produce B-granule-less lines of wheat for functionality testing by selecting and stacking deletions of the Bgc-1 homoeologous regions. If the Bgc-1 gene is identified, we will begin to manipulate it to produce B-granules-less wheat and barley.